Cardiff University and Selden Research Limited

To develop a new innovative product for surface cleaning incorporating a state of the art catalyst embedding into a fabric wipe providing efficient removal of surface contaminants whilst also completely disinfecting the targeting surface.